In plasmonic biosensors, weak coupling causes small shifts in their plasmon bands.

In plasmonic biosensors, weak coupling causes small shifts in their plasmon bands. However, in strong coupling unambiguous splitting of the plasmon band is observed. This should offer precise quantification because the magnitude of the splitting depends on the density of excitons in the mode volume. Fitting of spectra using could in principle be automated, and readout can be performed using an inexpensive spectrophotometer. In this project, you will design medical sensors that utilise strong light-matter coupling in combination with new surface chemistries to achieve sensitive quantitative detection of markers for disease. You will design and synthesise novel reporters, collect spectra, and model analyte binding to determine the limits of detection of these novel sensors systems.